Analysis of Facial Behaviour for Security in 4D (4D-FAB)

The overall aim of the project is the development of automated tools for automatic spatio-temporal analysis and understanding of human subtle facial behaviour from 4D facial information (i.e. 3D high-quality video recordings of facial behaviour). Two exemplar applications related to security issues will be specifically addressed in this proposal: (a) person verification (i.e. using facial behaviour as a biometric trait), and (b) deception indication.

The importance of non-obtrusive person verification and deception indication is undisputable - every day, thousands of people go through airport security checkpoints, border crossing checkpoints, and other security screening points. Automated, unobtrusive monitoring and assessing of deceptive behaviour will form a valuable tool for end users, such as police, justice and prison services. This is in particular important as currently only informal interpretations for detecting deceptive behaviour are used. In addition, the development of alternative methods for person verification that are not based on physical traits only but on behavioural, easily observable traits like facial expressions, would be of great value for the development of multimodal biometric system. Such multi-modal biometric systems will be of great interested to government agencies such as the Home Office or the UK Border agency.

For automatic deception indication we propose to develop methodologies for detecting 4D micro-expressions and their dynamics being typical of deceptive behaviour as reported by research in psychology. For automatic person identification we propose to increase the robustness of static face- image-based verification systems by including facial dynamics as an additional biometric trait. The underlying motivation is that the dynamic 4D facial behaviour is very difficult to imitate and , hence, it has natural resilience against spoof attacks.

The project focuses on 3D video recordings rather than on 2D video recordings of facial behaviour due to two main reasons: (1) increased robustness to changes in head-pose, and (2) ability to spot subtle changes in the depth of facial surface such as jaw clench and tremor appearance on the cheeks, which are typical of deceptive behaviour and cannot be spotted in 2D images. The research on 3D facial dynamics is now made possible by the tremendous advance of sensors and devices for the acquisition of 3D face video recordings.

The core of the project will deal with both the development of 4D-FAB research platform containing tools for human subtle facial behaviour analysis in 4D videos and the development of annotated data repository consisting of two parts: (1) annotated 4D recordings of deceptive and truthful behavior, and (2) annotated 4D recordings of subjects uttering a sentence, deliberately displaying certain facial actions and expressions, and spontaneously displaying certain facial actions and expressions. The work plan is oriented around this central goal of developing 4D-FAB technology and is carried out in 3 work packages described in the proposal.

A team of 3 Research Associates (RAs), led by the PIs, and having the background in computer vision and machine learning, will develop 4D-FAB technology. The team will be closely assisted by 6 members of the Advisory Board:
Prof. Burgoon, University of Arizona, advising on psychology of deception and credibility
Prof. Cohn, Pittsburgh University / Carnegie Mellon University, advising on face perception and facial behaviometrics
Prof. Nunamaker, Director of BORDERS, US Nat'l Center for Border Security and Immigration, advising on making 4D-FAB useful for end users in security domain
Dr Hampson, Head of Science & Technology, OSCT, Home Office, advising on making 4D-FAB useful for end users
Dr Cohen, Director of United Technologies Research Centre Ireland, advising on making 4D-FAB useful for end users
Dr Urquhart, CEO of Dimensional Imaging, advising on 4D recording setup design

Potential impact
The overall aim of the project is the development of automated tools for automatic spatio-temporal analysis and understanding of human facial behaviour from 4D facial information (i.e. 3D high-quality video recordings of facial behaviour). Two exemplar applications related to security issues will be specifically addressed in this proposal: (a) person verification (i.e. facial behaviour as a form of behaviometrics), and (b) deception indication.

The importance of non-obtrusive person verification and deception indication is undisputable - every day, thousands of people go through access control points and security screening checkpoints. Automated, unobtrusive person verification and assessing of deceptive behaviour will form a valuable tool for end users, such as police, justice and prison services. Such systems will be of great interest to government agencies such as the Home Office and Border Agency (both being project partners in this proposal).

While the proposal focuses on applications in the area of security, the technology developed will have numerous applications beyond this. Human behaviour understanding plays a critical role underlying the development and design of ICT systems in a human-centred manner, built for humans based on human behaviour models. Engineering ICT systems with the capability to sense and understand unstructured human user's behaviour is a challenge that goes beyond today's systems engineering paradigm, which can free computer users from the classic keyboard and mouse and enable technologies like ambient intelligence and ubiquitous computing. Other potential benefits from efforts to automate the analysis of facial expressions are varied and numerous and span fields as diverse as:
(1) cognitive sciences - automated tools would speed up tremendously current research processes as they would replace the current lengthy and tedious manual analysis of the studied behaviour.
(2) medicine - remote monitoring of conditions like pain and depression, remote assessment of drug effectiveness, computer-based remote treatment of facial paralysis, etc., would be possible, leading to more advanced personal wellness technologies than those available today.
(3) transportation - automatic assessment of the driver's stress level, detection of micro sleeps, and spotting driver's puzzlement, would be facilitated, enabling a next generation in-vehicle assisting technology.
(4) education - automatic assessment of student's interest level, puzzlement, and enjoyment would become possible, facilitating development of truly intelligent tutoring systems.

We believe that the technology developed in this project has very high potential for commercialization. In particular, the developed image acquisition technology will be of substantial interest beyond the area of facial expression analysis, e.g. in healthcare and creative industries. The PIs have already extensive experience in close collaborations with industry, in particular in the healthcare domain, as well as in setting up spin-off companies. We will use our previous experiences to work in collaboration with industry to exploit opportunities for commercialisation of the developed technology. To ensure the potential for commercial exploitation we will protect the developed IP where appropriate (e.g. via patents, if and when appropriate, before dissemination to the community).

To ensure appropriate involvement of end users in the proposed research we assembled an advisory team of potential users and industrial collaborators interested in the technology developed in this project. To ensure engagement with the wider community we also work in close collaboration with the Institute for Security Science and Technology at Imperial College London, that focuses on innovation in homeland and national security.

We will also disseminate our research to a wider audience through activities such as participation at the Royal Society Summer Exhibition, Meetings, etc.